Compilation and Verification of Quantum Software in the Noisy and Approximate Regime

Like classical computers, quantum computers need compilers, which are tools that translate code written by a human into something the machine can run. Unlike classical computers, today's quantum computers have extremely limited computational resources and are highly susceptible from noise from the environment. Furthermore, it is often impractical or impossible to implement a computation exactly, meaning quantum compilers need to make certain approximations, which can yield further errors.

In this project, we will develop the next generation of quantum compilers which are able to understand, and tame, these many sources of errors, and produce efficient software with independently-checkable guarantees of reliable performance.